Developing guidance for analysis and reporting of oral epidemiological studies to inform burden estimation

Given the prominent role attached to quantification of disease burden for health policy, an accurate description of dental diseases constitutes an essential responsibility. Our reviews of the literature for the Global Burden of Disease (GBD) study showed a lack of primary data, consistency, and comparability with other diseases as well as incorrect and incomplete reporting in the measurement of dental conditions. These issues are more accentuated in studies from low-and-middle income countries. Studies must meet the highest standards, so these efforts do not waste resources. Furthermore, the burden of dental diseases has been measured by dental indicators, which are not comparable to general health metrics. There is a need for measures that are easily understood by most people, not just dentists. Currently, there is no published comprehensible criteria to measure and report frequency studies in a standardised and comparable way with other diseases.

The goal of this proposal is to develop an easy-to-understand manual and checklist to inform on the sound and comparable measurement and reporting of the number of natural teeth and the prevalence of tooth decay, gum disease and tooth loss. The guideline and checklist will be developed in three phases according to international standards. During phase I, the research team will summarise the available evidence and review existing standards to produce a core set of items for inclusion in the checklist. Phase II will involve a Delphi study, which is a method to achieve consensus among a group of experts working in academia and health policy. The Delphi study will consist of three rounds of online questionnaires designed to agree on which items to include in the checklist. The results will be summarised and fed back to the participants along with the updated version of the checklist that will be revised in the light of the comments received. In phase III, the findings will be communicated during a workshop in an international dental conference, in an open access publication and a dedicated website hosted at King's College London.

Technical abstract
High quality prevalence and incidence studies of oral conditions are essential for estimation of disease burden, for comparison of estimates between countries and populations, and for priority setting, resource allocation and planning public health approaches. Our systematic reviews on the epidemiology of dental caries, periodontitis and tooth loss have highlighted the poor reporting quality in published studies. This proposal aims to develop a guideline and associated checklist outlining the key information to be reported for descriptive health policy research.

The guideline will be developed in three phases, following the framework for health research reporting guidelines. In phase I, the research team will summarise findings from our systematic reviews and conduct a comprehensive electronic search of standards for reporting descriptive studies to inform the guideline draft, a list of suggested items and their rationale for inclusion. Phase 2 will involve a 3-round Delphi study following to the guidance on Conducting and REporting DElphi Studies (CREDES). In round 1, panellists will submit comments, documents and potential items to supplement the work carried out in phase 1. In round 2, panellists will complete an online survey to rank the proposed items on their relevance and validity. Responses will be collated and summarised quantitatively and qualitatively. Items with low scores will be refined to attain higher consensus. In round 3, a revised list of items will be circulated to panellists for ranking. Consensus will be achieved when 51% or more of the panellists agree with the item inclusion. We will report residual non-consensus and describe the nature of the dissent. In phase 3, results will be disseminated through multiple channels, including a face-to-face meeting with panellists as part of an international dental conference, an open access publication in a specialised journal and a dedicated website hosted at King's College London.